Prosperify Phase 1 - Quality of Life Fund

Prosperify is a forward-looking start-up, transforming the financial landscape for all individuals. The project will bring innovation, wealth creation and financial literacy together through a free entry level service, to create, sustain & grow wealth, to achieve a quality of life fund that runs alongside their pension securing extra funds for later life, reducing poverty and dependency on state aid.

Prosperity's ground-breaking financial literacy and investment platforms designed to empower all with the knowledge, skills, and confidence they need to make informed financial decisions and embark on a journey of wealth accumulation. Our online learning environment, will demystify complex financial concepts and foster a culture of responsible money management among everyone. This will be a peer led project where we will use a local educational establishment to pilot our project and steer it to truly capture what our users want for maximum impact.

The platform combines interactive educational content with an investment platform, allowing users to learn and practice essential financial skills. Our modules including budgeting, saving, investing, and more. All will be presented in an accessible user-friendly and engaging manner. The real value of Prosperify is its ability to reward users for completing modules and applying what they have learnt. Our patent pending ESG tracking technology brings businesses a new way to capture valued consumers for the long-term by transparently showcasing their values to current and potential customers.

What sets Prosperify apart is our innovative approach to teaching. We will leverage gamification, personalised learning paths, and engaging multimedia content to ensure that users remain captivated and motivated throughout their learning journey. We recognise the importance of diverse representation, as it allows users from all backgrounds to relate to and connect with the material presented.

We aim to empower a new generation of financially savvy individuals who understand the nuances of budgeting, investing, and long-term financial planning. We believe we can contribute to breaking the cycle of financial insecurity by equipping all people with the tools they need to make informed decisions throughout their lives; supporting personal well-being while also having the potential to positively impact broader societal and economic outcomes.

Commercially viable, socially & economically beneficial, we can all prosper together. By blending education, technology, rewards and a commitment to diversity, we are poised to make a lasting impact on the financial well-being of our population, in line with the goals of the Innovate UK Unlocking Potential Award.